Accurate non-invasive blood glucose monitoring device

Diabetics need to monitor their own blood sugar levels to test for required drugs or dietary change. A diabetic may need 3000 painful punctures each year. This is inconvenient, poses an infection risk, desensitizes fingers, and leads to low compliance in self-management, especially in children and in patients who suffer from depression, which often appears comorbidly with diabetes. This creates physiological complications which frequently require
hospitalisation. Credent Medical Ltd will develop an accurate non-invasive blood glucose monitoring device.